Loughborough University and Uniper UK Limited KTP 23_24 R4

To develop predictive maintenance technologies for gas turbine electricity generator monitoring, facilitating continuity in supply and energy grid stability.